Poor theatres: a critical exploration of theatre, performance and economic precarity

This research explores the relationship between theatre, performance and poverty. It focuses on theatrical representations of 'the poor', and extends beyond this to analyse how the poor have appeared across social welfare contexts historically, as well as how economically disenfranchised groups have drawn on theatre and performance to imagine and create modes of 'living beyond surviving'. As such, the research develops a contribution from theatre and performance studies to the understanding of social welfare and resource management systems in times of economic austerity and ecological uncertainty.

Critical frameworks established during an initial phase of historical research will provide the foundation for collaborative research activity with contemporary theatre-makers and organisations in the second phase. The historical dimension focuses on two periods that revolutionised the economic performance of industrial societies and created new populations of the poor. A working hypothesis here is that these two moments are important for understanding the challenges and possibilities of cultural practice as a response to poverty in our contemporary moment. The initial focus is on a period in which the public turned from viewing poverty as natural and inevitable, to understanding the poor as an unwelcome and unnecessary effect of industrial society - a turn marked by the introduction of the New Poor Law of 1834. The New Poor Law institutionalised a conditional relationship between productive labour and survival in social welfare, and initiated the regulatory structures that later led to the Welfare State. Here, the focus is on theatre and performance in the 19th century workhouse. A range of performances inside workhouses are analysed, including: informal performances by inmates; performances by visiting musicians; performances related to work, education and military bands; performances regulating entry to and exit from the workhouse; practices of cleansing and branding; and performances of everyday life indicated by architectures of workhouses. After this, the research takes a historical leap to focus on theatrical representations of the 19th and 20th century poor on the London stage in the 1980s. This period, characterised by industrial and social unrest, and the economisation of the Welfare State, also witnessed the emergence of London as one of the most important and powerful financial centres globally. Here, the research focuses on the ways the theatrical economy of London exhibited the pressures and tensions of burgeoning economic neoliberalism. It includes an analysis of the (often) profitable theatrical representations of the poor in iconic plays and musicals of this time, as well as the impoverishment of theatrical labour supported by new economies of commercial exploitation.

The second phase of the study draws on critical frameworks emerging from the historical lens of the first phase, to analyse theatre with, by and about poor communities in the contemporary era. It includes a commissioned piece of solo female performance inspired by historical sources relating to the poor female in the workhouse. It also involves a critical re-imagining of Engels' journey through sites of abject poverty in Manchester detailed in 'The Condition of the Working Class in England' (originally published in 1845). In collaboration with artists and participants, five theatre projects with economically deprived communities currently located inside the sites toured by Engels will be researched and documented. Finally, 15 theatre-makers working with economic justice agendas globally will be engaged in online reflective conversations about their work - with extracts from these conversations uploaded onto a website together with the documentation of local theatre projects. Outputs include public performances, a symposium, website, academic articles, conference papers and an edited book.

Potential impact
The research will benefit the following users in the non-academic community: 1) theatre-makers and organisations; 2) social welfare professionals, policy-makers, and welfare rights groups; 3) teachers of theatre, history and social work; 4) amateur and local history networks.

1) Five local and 15 international theatre-makers and organisations creating theatre with, by and about economically disenfranchised communities will be directly involved in the research, fostering a community of practice that does not exist to date. This group will exchange knowledge with the researchers and each other by engaging in reflective conversations and documentation of practice. Documentation of theatre projects will be made freely and indefinitely available via the research website. Local theatre-makers and organisations that will be invited to take part in the research include: M6 Theatre Company (Rochdale), Bolton Octagon, Bolton at Home Housing Percent for Art programme, Oldham Coliseum, the Royal Exchange Theatre/New Charter Housing collaboration (Ashton-under-Lyne), Men's Room (Manchester), Booth Street/Streetwise Opera collaboration (Manchester) and Lowry Theatre (Salford). I work closely with many of these organisations as part of existing teaching and knowledge exchange projects, and the proposed research will extend these collaborations. An international group of theatre-makers and organisations working on economic justice projects will be involved in reflective conversations about their work, also documented on the website. The following projects will be invited to participate: Active Theatre Movement (Sri Lanka), Albany Park Theatre Project (US), Al Rowwad Theatre and Cultural Training Centre (Palestinian Territories), Asmita Theatre (India), Bond Street Theatre (US), International Theatre of the Oppressed Organisation, Jagran Theatre (India), Los Angeles Poverty Department (US), Maisha Yangu (Kenya), Nos do Morro (Brazil), People's Palace Projects (UK and Brazil), Rooftop Theatre (Zimbabwe), Pandies Theatre (India), San Francisco Mime Troupe (US), Taller de Vida (Colombia), Theatre for Everybody (Gaza). The following UK organisations will also be invited to participate: Cardboard Citizens (UK), Collective Encounters (UK), Ice and Fire's London Poverty Project (UK). The commissioned performance will play to invited audiences of approximately 500 people across four performances, including representatives from organisations directly participating in the research. The research will support the artistic development of a performer with a strong track record of innovative devised performance and of working in educational contexts - with future students, therefore, being an additional, indirect beneficiary of the research.

2) Many of the theatre projects documented will be collaborations with social welfare organisations, and representatives of these will benefit directly from the knowledge exchange opportunities offered by the research. The website and symposium will engage a variety of agencies interested in the cultural dimensions of poverty and cultural practice as a poverty intervention. A list of relevant third sector advocacy, activist, research and campaigning groups globally is being collated to support the research process and dissemination of outputs. Events and resources will be publicised across mailing lists of relevant research units at the University of Manchester, including the Brooks World Poverty Institute, cities@manchester, Humanitarian Conflict Institute and Institute for Cultural Practices. I have active links with each of these units.

3) & 4) Teachers of theatre, history, social work and social policy in schools and colleges, as well as amateur historians and historical societies will be included on distribution lists. I have promised to share relevant materials with Peter Higginbotham, whose website offers a wealth of information about workhouses.